Carer Assistance through Sensor Technology CAST

Through the CAST project, Redgear will deliver a solution that enables carers to give residents the care they need, remotely. Redgear Solutions use IoT technology to gain a better understanding of a person's behavior, health and well being by monitoring the environment around them. But for us it's not just about creating data. We are focused on equipping care teams with the information they need to make evidence-based decisions that benefit the people they care for. The added advantage during these difficult times of lock-down and isolation is that the system can be used entirely remotely, minimizing the spread of infection while still providing a high level of situational awareness.

So far our sensor solution is being used with the largest provider of independent living villages in the UK. Daily reports for each resident inform care teams of the events of the previous 24 hours - allowing them to see the information they need at a glance. The goal is to create a solution that is un-intrusive which allows the resident to live more independently for longer.

The CAST project seeks to expand the use of the solution, and particularly focus on helping those residents left most isolated by the pandemic. Once the system is installed, which takes less than 2 minutes, it can be used entirely remotely. This allows carers to 'check-in' on residents virtually and gain a greater understanding of how the resident is reacting to the isolation. Telephone contact will allow the care teams to discuss the issues raised via the system, and can be used to cross-reference any information the care team receives on the phone. Care teams can share the information they gather directly with family members - giving them greater peace of mind on their loved one's condition. In addition to the daily reports, automated alerts inform carers if anything abnormal has occurred - such as a lack of movement for extended periods, or unusual changes in their environment. This enables carers to react at speed to solve problems.

The overall aim of the project is to equip carers with a solution that allows them to continue providing a high quality person-centered level of care, even though they are physically unable to be with residents. This has the simultaneous benefits of meeting the resident's care needs, whilst not exposing them to the risk of contracting COVID-19.

During the CAST project we identified factors that slow and even prevent the adoption of new technologies into care organisations. We intend to address these factors by providing additional services and technology solutions to care organisations. The project extension and additional funding will support us in developing these services, increasing the benefit to our clients and improving our position in the care market through a stronger partnership network. Through this project extension we propose to:
- Increase rollout and engagement with care profesionals.
- Perform more comprehensive field testing of sensor and communications technologies.
- Increase the reach of the Covid Data Marker study and report.
- Further engagement with potential new clients and additional 3rd party organisations.